Positron Reaction Microscopy

Studies with positrons and positronium, the short-lived atom made of an electron and its antimatter counterpart the positron, range from fundamental tests of annihilation and investigations of events in the galactic centre (where it is estimated that approximately 93% of all annihilation events occur through the decay of Ps) to practical applications such as characterization of microscopic voids in materials as well as medical diagnostics and therapy. Much has been learnt, in the past few decades, about the interactions of positrons and Ps with atoms and molecules thanks to the ability of performing controlled reactions with these projectiles, of analyzing final-state products with improved sensitivity together with increasingly sophisticated theoretical descriptions. The aim of this proposal is to advance this knowledge and explore particular aspects of fundamental antimatter-matter interactions. Of particular interest here are reactions resulting in fragmentation of atoms and molecules as driven by positrons.In order to study these, a major instrumental development is proposed consisting of a 'positron reaction microscope'. It will require the development of a bright positron-beam, a cold gas jet and a spectrometer. The reaction products from the intersection of the two beams will be imaged and their trajectory termina and times-of-flight will be determined. From these, a complete picture of the reaction will be extracted and unprecented insight in positron driven reactions will be gained.